Leeds Beckett University and Abraham Moon & Sons Limited KTP 24_25 R5

To safeguard the last remaining vertical mill in the UK, by creating a multi-skilled, agile workforce, thus preserving unique skills and process knowledge; improving productivity and manufacturing agility, and securing their future as a responsive and sustainable business.